Truefy: AI Copilot for Fashion Innovation & Sustainability

Truefy is an innovative AI Fashion Copilot designed to transform the fashion industry by enhancing creativity with powerful analytics, fostering sustainable practices, and significantly reducing overstock and waste. Our solution equips fashion professionals and brands with real-time insights into market trends and consumer behaviors, enabling the production of in-demand and targeted fashion goods.

Through advanced algorithms, Truefy analyzes extensive data from social media, e-commerce platforms, and runway shows, generating actionable recommendations that align product development with current and anticipated fashion trends. This not only minimizes overstocking and markdowns but also supports the industry's shift towards sustainable materials and processes.

Our mission with Truefy is to position the UK at the forefront of sustainable fashion technology. We're committed to delivering a platform that empowers the creative industry to make data-informed decisions without compromising on artistic expression. Truefy augments the creativity in the fashion industry, supporting brands in meeting the demands of conscious consumers and driving growth through innovation.